eRAD Systems Application

This is an application for funding support in connection with product development and independent verification through Salford University. The applicant is involved in the development, manufacture and installation of highly energy efficient heating systems to the domestic and commercial markets.